Isles of Scilly Clean Maritime Corridor

Artemis Technologies is leading an exciting new project to explore whether its innovative **100% electric, zero-emission ferry** -- the Artemis **EF-24 Passenger** -- could provide a reliable, clean, and affordable year-round transport link between **Newlyn in Cornwall** and **St Mary's in the Isles of Scilly**.

Currently, people travelling to or from the Isles of Scilly during the winter months have very limited options. With no regular ferry running and flights often cancelled due to poor weather, the island can become effectively cut off. This project aims to change that by investigating if a new type of high-speed electric ferry can safely and efficiently serve this important route.

The Artemis EF-24 Passenger uses ground-breaking **hydrofoil technology**, which lifts the vessel above the surface of the water, reducing drag, increasing efficiency, and creating a smoother ride --- even in rough seas. This makes it ideal for operating in exposed waters like those between Cornwall and the Isles of Scilly, where traditional electric ferries have not been practically and financially feasible. It's also completely **zero-emission in operation**, producing no pollution with much lower noise levels and reduced wake than a traditional ferry, it can helping to protect marine environments and coastal areas. With a journey time of around 75 mins, summer day trips to the islands are now within reach.

The project, funded through the UK government's **Clean Maritime Demonstration Competition**, will carry out a full technical and commercial feasibility study to develop a **Green Shipping Corridor** between Newlyn and St Mary's. This means studying the route's weather and sea conditions, estimating passenger demand, assessing local port infrastructure, and working with the community and local businesses to understand what's needed.

Artemis Technologies will lead this work in partnership with **Connected Places Catapult, alongside ferry operator FRS** and a range of infrastructure and key local stakeholders. Together, they'll explore what it would take to bring a year-round ferry service to life, from shoreside charging facilities, providing green electricity, to regulatory approvals, and what it could mean for other coastal communities in the UK and around the world.

If successful, this study could pave the way for a new generation of clean, green ferries connecting remote parts of the UK. It would help reduce transport emissions, support island economies, improve quality of life for island communities, and create high-value maritime jobs --- all while showcasing the UK's leadership in sustainable maritime innovation.